Activation and Functionalisation of Carbon Dioxide by Low Valent Uranium Complexes

The use of well-defined molecular compounds to activate environmentally and industrially important small molecules has spearheaded advances in chemical transformations in an energy and atom efficient manner, and has expanded the scope of using such small, abundant molecules to produce commodity and high-added value chemicals. The emergence of CO2 as a climate-changing small molecule, coupled with the depletion of fossil fuels as feedstocks for the petrochemical industry and energy production, has led to significant amount of research into the use of CO2 as a potential precursor to more complex organic compounds. In recent years, the use of organometallic uranium complexes for small molecule activation, an area pioneered by the PI and others, has attracted significant interest and advances towards uranium-based catalysis have elevated these academically interesting molecules to a very active area of research worldwide.
We have recently reported (Chemical Science, 2014, 3777-3788) a class of uranium(III) complexes which, for the first time, can be tuned to selectively activate CO2 in three different ways: reduce to CO and a uranium-oxo complex, reductively disproportionate to CO and a uranium-carbonate complex, or reductively couple to a uranium oxalate complex. The latter is particularly significant in that it involves C-C bond formation from CO2, a reaction previously rarely achieved with well-defined complexes. The control of selectivity and the establishment of the different mechanisms and key intermediates for these reductive activations means that we are can now think about how to use these uranium compounds to combine CO2 with a second, different small molecule. - thus generating new, useful organic compounds directly from CO2. In this project we will use both our existing and new uranium(III) complexes to target the coupling of CO2 to small molecules such as dihydrogen, alkenes and alkynes in order to build simple organic fragments such as formate, methoxide or dicarboxylates on the uranium centre. We will explore the mechanisms of these reactions, both experimentally and (in collaboration) computationally, and investigate both chemical and electrochemical routes for release of the CO2 -derived organic products from the uranium centres. Whilst this work may not lead directly to a catalytic process for converting CO2 into valuable organic chemicals or fuels, a fundamental understanding of the ways in which molecular inorganic compounds can bind, activate and functionalise CO2 is one of the keys to making such a process a reality.

Potential impact
The UK
This project will provide important training in f-element and uranium chemistry to post-doctoral workers and postgraduate student. This is an area with an identified skills shortage- uranium chemistry is particularly important to the nuclear industry in view of the UK's renewed commitment to nuclear power. The PI has an excellent internationally-recognised record of training graduate students in this area, as witnessed by their recent achievements highlighted in the Pathways to Impact Section of this proposal.

Industry
Whilst this study of uranium-based systems for activation and functionalisation of CO2 is unlikely to lead directly to a commercial process, such a process will be impossible without a fundamental understanding of the ways in which molecular inorganic compounds can bind, activate and functionalise CO2. Therefore the new reactivity that will be discovered in this program, together with mechanistic insights, will be crucial in the development of the highly desirable 'futuretech' that the chemistry of uranium implies. The results of this work will thus be a very important piece of a larger jigsaw puzzle which, when it is solved, will lead to a low-energy catalytic process for converting CO2 into valuable organic chemicals or fuels; public dissemination of these results will benefit the ever increasing number of SMEs who focus on new CO2 -related technologies. The new uranium chemistry in itself will also benefit the UK nuclear industry, particularly the National Nuclear Laboratory with whom the PI has strong links.

The Public
Higher Education Institutions, schools (both pupils, and their teachers through, for example, the annual Sussex Chemistry Teacher's Conference) and the public in the UK - and indeed worldwide through Sir Harry Kroto's Global Educational Outreach for Science, Engineering and Technology program, with which the PI's group is strongly involved and for which we have produce a number of online videos- will learn about a peaceful and chemical use for uranium compounds which is trying to tackle CO2 capture and recycling. This will also have a very positive effect on the public perception of the nuclear industry, as it is a by-product (depleted uranium) of that industry which is being used to find new ways of addressing the issue of excess CO2 in the atmosphere, and hence climate change.